The University of Essex and Glasswell Solutions Limited

To develop and deploy a commercially-ready Content Disarm and Reconstruction software system which will allow CDR to evolve from the reconstruction of 'known good file types to the active targeting and elimination of 'known bad' files.